How does a plant immune receptor complex confer disease resistance?

Plant disease resistance genes enable plants to detect pathogen molecules, and then activate defence. How this works is not understood.

Arabidopsis RPS4 and RRS1 resistance proteins form a protein complex that activates defence upon detection of bacterial effector proteins AvrRps4 or PopP2. RRS1 acts as a sensor R-protein; when AvrRps4 or PopP2 interact with its WRKY domain, RPS4-dependent defence is activated. The main goal of the project is to understand the properties and intra-/inter-molecular interactions of the domains within the RPS4/RRS1 proteins, in order to better understand how AvrRps4 and PopP2 recognition converts an inactive complex to a defence-activating complex.